COVID-19: Measuring the success of movement restrictions and targeting resources

The UK Government has placed unprecedented restrictions on UK citizens to reduce the spread of the COVID-19 virus. iSensing's vision is to create software that measures the success of those restrictions. If the restrictions are not being adhered to, our software will show this and allow for targeted responses such as police or digital advertising to be deployed rapidly.